Manufacturing MIND (Mastering Industrial Network Dynamics)

The Manufacturing - Mastering Industrial Network Dynamics (Manufacturing MIND) project will design and implement business resource networks with entities for dynamic manufacturing sector applications. The design will include resource property sets that link material characteristics to manufacturing efficiency and product performance. The resulting well characterised business networks will facilitate dynamic configuration and updating of multiple supply chains within or across manufacturing enterprises. The Manufacturing MIND project will extend the capability of Bizgraph’s existing Business Resource Framework (BRF™) and will be implemented in bizGraph™ computer applications using graph database and graph-based visualisation technologies. Hence, this project will enable Bizgraph Ltd to provide manufacturing companies and other enterprises with a business application to support rapid and efficient progress from an idea to customer products in any or all market sectors.